Developing a Novel Skin Culture System for Interrogating Dandruff Formation

Full thickness recombinant human epidermal (FT-RHE) skin models offer some of the most advanced models for dermatological research (1). Despite this, current skin culture models are flawed, since they are hyperproliferative, express elevated keratin 16 (K16) with transcriptomic profiles indicating a semi-wounded state; exhibit incomplete barrier formation. Furthermore, these models cannot support a native human skin microbiome (2), a factor increasingly shown to have a key role in skin health and disease (3). The Scientific Committee on Consumer Safety (SCCS) guidelines consider all in vitro reconstructed human skin models as inadequate for assessing dermal absorption of cosmetic ingredients. Thus standard skin models do not faithfully mimic healthy, native skin and it's complex complement of microbes. Dr Hannen (QMUL) has developed a novel skin culture technique that more accurately mimics skin physiology and circumvents many of the limitations of standard skin models; including absence of K16 activation, prevention of oedema and improved normal basal proliferation profiles.

Dandruff is a common skin condition, characterised in part by imbalance of Malassezia and Staphylococcus in the skin microbiome(4). Studies have identified underlying phenotypic similarities between dandruff and psoriasis skin, suggesting dandruff manifestation may be linked to integral differences in keratinocytes and immune cell function as well as changes in the skin microbiome.

Here we aim to expand this model to investigate dandruff formation and the involvement of the skin microbiome.

Objectives
To use novel skin culture techniques to:
-develop an effective FT-RHE in vitro skin model to investigate dandruff.
-develop a predictive in vitro skin model to elucidate the effect of microbial interactions and to better identify intervention points and ingredients for dandruff.